The University of Edinburgh And LTS International Limited

To develop and implement a tool for generating forest biomass, forest degradation and deforestation maps, to support sustainable land use management in woodland/dry forest ecosystems.